Recollecting radical art-forms during the Black Arts Movement.

This project will examine the international legacies of world surrealisms and
its representations in post-war African American poetry through the Black Arts
Movement (BAM). BAM was integral to cultivating messages of Black pride
and anti-colonial liberation through art and literature in the United States.
Typically associated with performance, minimal attention has however been
paid to the surrealist networks which informed these representations. By
considering the influence of French surrealism and Negritude from Martinique
as well as their varied intersections and contestations through poetry, my
research will pay renewed attention to how later legacies of surrealism
affected the production of a mixed-media post-war Black art. Margo Natalie
Crawford has suggested that it is through an 'impoverishment entailed by the
idea of black' that we encounter a politically potent yet unstable zone in BAM
(Crawford, 2017). Yet, this claim can be developed: this untraceability can be
closely tied to what Edouard Glissant has now famously termed as opacity,
that being a recognition of difference without the unspoken 'requirement of
transparency' witnessed under dominant constructions of universality
(Glissant, 2010). This idea of opacity underscores an ostensibly inscrutable
art history linked to the legacies of surrealism; as minor representations are
often constrained under popular representations of the movement, much
material has been overlooked or forgotten. However, by considering a wider
network of racially minoritized artists and poets, and grounding their
interactions within a surrealist ecology, scholars can better recognise the
political potency of the movement's representations.